Atomically thin layers for energy harvesting and storage

Over the next 20 years the fuel mix for passenger vehicles will shift dramatically to support
electrification. Significant variation is already evident in different countries' approach to this
challenge including for example battery technologies (in the UK) or hydrogen fuel cells (in
Germany). However, in order to achieve this transition, fabrication and characterisation of new
materials and devices is fundamentally important. The overall aim of this project is to explore the
potential for transparent oxide materials as key enabling materials for energy conversion and
storage. For example, metal oxides can play the role of anode or cathode in electrochemical
energy storage devices or they can act as buffer layers in novel thin film solar cell. They therefore
exert a strong influence on performance and have offer the potential for disruptive innovation
when fabricated at the nanometre scale. In order to achieve the project aim, two main fabrication
approaches will be taken: (1) high precision atomic layer deposition and (2) solution processing.
The former offers the potential to create conformal oxide layers on nanostructures and ultra-high
quality interfaces. The latter can be done under ambient laboratory conditions and is naturally
suited to scaling up. In addition to fabricating and characterising nanostructured oxide layers, the
project offers the opportunity to combine these layers to create novel semiconductor
heterostructures which could for example be used to store hydrogen which in the long term, has
the potential to emerge as a material energy carrier for transportation. There is a further
opportunity within the project to characterise the performance of energy devices fabricated from
these heterostructures during their operation. The project involves industrial input and also offers
the possibility to visit international research laboratories working in this area.

Potential impact
ReNU's enhanced doctoral training programme delivered by three uniquely co-located major UK universities, Northumbria (UNN), Durham (DU) and Newcastle (NU), addresses clear skills needs in small-to-medium scale renewable energy (RE) and sustainable distributed energy (DE). It was co-designed by a range of companies and is supported by a balanced portfolio of 27 industrial partners (e.g. Airbus, Siemens and Shell) of which 12 are small or medium size enterprises (SMEs) (e.g. Enocell, Equiwatt and Power Roll). A further 9 partners include Government, not-for-profit and key network organisations. Together these provide a powerful, direct and integrated pathway to a range of impacts that span whole energy systems.

Industrial partners will interact with ReNU in three main ways: (1) through the Strategic Advisory Board; (2) by providing external input to individual doctoral candidate's projects; and (3) by setting Industrial Challenge Mini-Projects. These interactions will directly benefit companies by enabling them to focus ReNU's training programme on particular needs, allowing transfer of best practice in training and state-of-the-art techniques, solution approaches to R&D challenges and generation of intellectual property. Access to ReNU for new industrial partners that may wish to benefit from ReNU is enabled by the involvement of key networks and organisations such as the North East Automotive Alliance, the Engineering Employer Federation, and Knowledge Transfer Network (Energy).

In addition to industrial partners, ReNU includes Government organisations and not for-profit-organisations. These partners provide pathways to create impact via policy and public engagement. Similarly, significant academic impact will be achieved through collaborations with project partners in Singapore, Canada and China. This impact will result in research excellence disseminated through prestigious academic journals and international conferences to the benefit of the global community working on advanced energy materials.